Evaluating the impact of the Domestic Abuse Risk Assessment Tool

Recent research the supervisory team conducted identified extensive service access gaps for
domestic abuse victims that exacerbate conditions for suicidality. Findings revealed that despite
most victims contacting police or health services, supports often failed to fully address the
severity of victims' situations, partly due to victims withholding details fearing perpetrator
retaliation. As such, a key recommendation was developing a tool to enable proactive multiagency
gathering of information to identify suicidality. Unlike risk assessments that overlook suicidal
ideation (e.g. the Domestic Abuse, Stalking, Harassment and Honour Based Violence Risk
Identification Checklist, or DASH), this tool specifically captures abuse experiences and
psychological state erosion empirically linked to victims losing the will to live. While prevailing
suicide risk tools demonstrate low predictive utility, prompting advice against reliance on them,
the tool does not share the same focus on forecasting longer-term outcomes; rather it aims to
rapidly recognise victims whose abuse-trauma is indicating imminent suicidality, through a more
tailored detection framework, including raising victim insight, and prompting intervention
activation. This aligns with system obligations to employ every feasible innovation to prevent
death.

Research Questions
What is the utility, usability, and effectiveness of the tool for healthcare workers and police
officers in risk identification?
How does use impact victim awareness of danger signs and help-seeking?
What are optimal tool usage procedures and healthcare and police settings?
How effectively does it elicit disclosure of abuse details and emotional states?
What are perceived barriers and facilitators to effective implementation?

Methods
A mixed-methods approach will be implemented across purposively selected sites/services:
a GP surgery with co-located maternity care, a health visiting service and West Midlands police
force, over a 12-month timeframe. A scoping review of existing literature will be undertaken
across four areas relevant to the research questions on domestic abuse, suicide risk and
interventions promoting the re-establishment of individual protective factors. Findings will be
qualitatively and quantitatively analysed and synthesised to articulate a theory of change around
common components and mechanisms identified as underpinning effective interventions. These
elements will inform development of a conceptual framework outlining key requirements for the
identification of suicidality and the re-establishment of protective factors. This encompasses
domains such victims trusting healthcare workers and police officers, victim-centredness,
practitioner knowledge (of suicidality risk factors), addressing whole needs, relationship strengths,
practitioner empathy and organisational support. Requirements will be further delineated into
observational criteria and experiences to shape data capture tools.

Anticipated Outcomes
This study will provide robust evidence on the tool's effectiveness within healthcare and police
settings, strengthening the care system for domestic abuse victims. It has potential for
widespread adoption across healthcare and policing networks, informing domestic abuse and
suicide prevention strategies in the UK and beyond. Findings will inform training, best practice
recommendations and policy targeting healthcare and criminal justice responses to domestic
abuse and suicide prevention.